Cranfield/EMR Horticultural KE Fellowship

Activity 1: This will involve; mapping and bi-annual updating of the NERC/BBSRC research base; identification of key individuals/groups in target organizations; characterization of HAPI related research activities; recording of existing agri-business collaboration; visits to key individuals/groups [individual and/or more regionally based meetings]; bi-annual 'Sandpit' events held at CU to which relevant academic and industry representatives will be invited to formulate innovate research proposals targeted at meeting knowledge gaps ( A-6).

Activity 2: The KE Fellow/s will strengthen their understanding of existing BBSRC/NERC collaborative programmes e.g. HAPI, GFS-SARISA & SARIC and related NERC programmes e.g. 'Soil Security' initiative and other funding e.g. KTPs, Agri-Tech Catalyst etc. These initiatives will be mapped to BBSRC/NERC collaborative programmes to add value and up-scale benefits/impacts.

Activity 3: The KE Fellow/s in consultation with the HAPI Steering Group and Horticulture Innovation Partnership (HIP) will identify potential collaboration opportunities between industry and the research community. These will be encouraged at Bi-annual 'Sandpit' events; Follow-up meetings for the development of high quality, innovative projects.

Activity 4: Identification of agri-business, levy board, trade association and retailer KE pathways and their optimization. Embedding of outputs from HAPI will be achieved through these KE pathways and submission of articles to professional practice journals. EMR has agreement that any outputs can be publicised in the HDC news magazine and weekly HDC e-news. Arrangements will be made for outputs from HAPI to be presented at key industry events.Research outputs will be packaged in a form appropriate and accessible to HAPI/relevant industry, their supply chains, and, where appropriate, to the wider business community through; working with relevant communication groups & researchers to help researchers to break down their work into key messages; providing researchers with industry target areas of interest on which to hook ideas. The Head of Communications at EMR has agreed to provide additional advice in this area (previously CEH Communications Manager). Dr Jay has also taught on the BBSRC communication and PR courses. Research outputs will be translated into business decision support tools that directly benefit business performance, risk strategy and environmental management through; computer-based information systems providing critical data to help make more effective business decisions, e.g. predictive analysis, data mining/integration/modelling.

Activity 5: Analysis of the knowledge gaps identified in the Horticultural Development Company (HDC) funded project 'A gap analysis of soil management research and knowledge transfer in horticulture to inform future research programmes' and 'Gap analysis on the future requirements of soil and water management in England' for the Royal Agricultural Society of England (RASE) will form the basis for the identification of industry knowledge gaps and prioritization of research opportunities.

Activity 6: Key NERC/BBSRC research base as well as pertinent industry contacts [focus on fresh produce] will be invited to constitute a working group (WG). It is envisaged that this will be established 6-months after project outset. Thereafter the WG will meet quarterly.

Activity 7: The KE Fellow/s will report to the HAPI Steering Group as stipulated in project brief. Further, through acquiring an in depth understanding of knowledge gaps & research priorities the KE Fellow/s will be able to participate in future investment planning & scoping of funding calls. Based on information gathered under Activity 1-5 a report will be delivered by Dec. 2015 that exposes the knowledge gaps, research translation opportunities and barriers, priorities, and the capability of the research base to develop high quality BBSRC/NERC interface